The University of Manchester and Dream Agility Limited

To design, develop and embed a new generation algorithms which constantly use historical data to learn and adapt bidding strategies according to the dynamic of the market and human behaviour change over period of time, in order to optimise client's return on investment.